Silicon-based Quantum Optimisation in the Parity Architecture

Optimization problems appear in many areas of industry including scheduling problems in transportation, improvement of manufacturing lines or within finance strategies. Solving these optimization problems can be a demanding but important task, having the possibility to solve hard optimization problems is a key factor for economic and strategic success. As conventional computer systems are limited in their capability to solve such problems, studying alternative approaches is crucial. Quantum computers follow an unconventional computing paradigm, where problems are solved based on the control and manipulation of quantum systems, so called quantum bits. In order to solve such a problem with a quantum computer, the description of the problem has to be rendered to a formulation which can be represented by the quantum computer. The approach of ParityQC, an Austrian quantum architecture company, enables the mapping of hard problems even to sparsely connected networks of quantum bits. Quantum Motion develops silicon quantum processors, enabling the demonstration of quantum algorithms. Applying the ParityQC architecture to the quantum processors of Quantum Motion leads to a versatile tool to demonstrate and study the potential to solve optimization problems on near-term quantum technologies.